PrintAblate: Offset printed and Laser Ablated Flexible Circuits - Materials and Processes

The project objective is to develop and inetgrate new and sophisticated materials and processing techniques for which there is a latent demand in the healthcare and industrial markets where new low cost digitally connected flexible electrical circuits can give improved performance characteristics for technical and commercial advantage. Ultimately a high productivity and high profitability integrated manufacturing process will convert 2D nanomaterials into components which enable a broad range of unique novel life changing digitally connected lighting and sensor based products. Flexotronix Ltd will work with Harman Technology, Synergy Devices and Nottinghsam Trent University to create advanced ink formulations. Flexotronix will print multilayers of ink on thin plastic sheet. Deposited layers will be patterend by M-SOLV to define small regions with microstructured detail.